Cyber Security For International B2B Ecommerce website

GGR Group is currently Europe’s leading supplier of vacuum handling equipment, compact pick and carry cranes, Unic mini spider cranes and restricted access lifting machinery, along with a variety of complementary products and services. Established in 1995, the family-run business employees over 90 people in the UK and 30 dealers across Europe and the United Arab Emirates.